The impact of host genetic variation on susceptibility and pathology

Technical abstract
In this theme, we aim to pursue genetic variation underlying disease prevalence. By combining resistance data with genome mapping techniques we are able to define loci associated with resistance to a very wide range of infections in production animals. Genetic variation can impact upon every stage of infection from initial entry to the nature and resolution of pathology and subsequent memory responses. Each pathogen-host combination offers new challenges. Targets for study are prioritised on the basis of economic importance/impact and clear evidence of heritable resistance. The aim in each study is to link genotype to phenotype (e.g. variation in an innate immune response; difference in resistance to a pathogen) in a predictive manner. We will focus on (1) poultry infection by Salmonella and Campylobacter as sources of human infection. Some S. enterica serovars as well as avian pathogenic E. coli (APEC) also threaten poultry welfare and exert a substantial economic and welfare burden owing to their ability to migrate to systemic sites, causing fowl typhoid or colibacillosis respectively. (2) Mycobacterial infections of cattle and sheep.